Nuclear Spins far from Equilibrium

The project involves the generation, manipulation and application of nuclear spin systems which are far from equilibrium. Modalities of generating non-equilibrium spin systems include the enrichment and chemical reaction of spin isomers such as parahydrogen, and the strong polarization of nuclear spins using dynamic nuclear polarization. Manipulations of these systems to generate highly enhanced NMR signals will be developed. The enhanced NMR signals will be applied to the characterization and imaging of biological processes.